Smart Column Tomography Sensor

Industrial Tomography Systems Ltd (ITS) is a designer and manufacturer of sophisticated instrumentation providing major insight into process operations.

Our products have global markets and future potential for Industry-4, with world leading process customers such as GSK, AstraZeneca, Uniliver, Proctor & Gamble, Nestle, Dow Chemicals, Johnson Matthey, BP and many others. ITS is a high technology export led company, with more than 80% of export sales.

In this project, we aim to enhance our support for a growing needs in the post-COVID pharmaceutical market, where our innovation promises major enhancements in product quality and efficiency with reduced waste and emissions. Our target is processes which are energy-intensive with high levels of waste. Our process monitoring capability provides key information to reduce overall energy burden supporting global post-COVID decarbonisation targets. Accurate knowledge of process materials can support the new post-COVID potential for circular economy recycling.

This project addresses the globally common target 'packed column' process in which reagents react to form a final or intermediate product. The project aims to create a Smart Column which addresses post-COVID priorities in delivering increased efficiency, product quality and plant utilisation coupled with reduced waste and emissions and positively supporting circular economy major recycling of secondary materials.